Towards inclusive responses to victim-survivors of sexual violence

Research consistently shows that disabled women are at higher risk of sexual violence but have reduced access to support compared to non-disabled women. In our earlier ESRC funded research we found that women with learning disabilities and/or autism who have experienced sexual violence are often targets of sexual violence. When they do report, they are less likely be listened to or believed and are frequently characterised as ‘unreliable’ witnesses by police officers, the Crown Prosecution Service and in court. We recommended that police responses to victim-survivors with learning disabilities and/or autism require further development to adequately meet victim-survivors needs.

Following research undertaken by the Operation Soteria research team, a new national operating model to improve police responses to reports of sexual violence was introduced in England and Wales in 2023. The core aims of the new national operating model were to address longstanding concerns regarding poor victim experience of reporting sexual violence and low charge and conviction rates for sexual offences. While an early evaluation of victim experiences suggests that the new operating model has improved victim-survivor experiences overall, there remains more to be done to improve police responses to disabled victim-survivors, and to improve these victim-survivors’ experiences of reporting sexual violence. This project engages with this challenge through participatory research with victim-survivors with learning disabilities and/or autism.

The project develops and extends previous research and impact. In previous research, a theatre-based training package was co-produced by academics from Durham and Sunderland Universities, award winning feminist theatre company Open Clasp, and Us Too- a group of a women with learning disabilities and/ or autism who have reported sexual violence. Us Too were supported by Association for Real Change England (ARC England). The team delivered reflective practice workshops to police officers and multi-agency practitioners in Durham and Darlington. Learning from these workshops was captured, with practice recommendations fed back to Durham Police Crime Commissioner and Durham Constabulary. The academic team have also worked with co-researchers who are experts by experience to develop impact and accessible resources for victim-survivors with learning disabilities and/or autism.

This project will develop inclusive responses to victim-survivors with learning disabilities and/or autism and resources for victim-survivors through: 1) the extension of a participatory theatre-based training offer delivered with Open Clasp Theatre Company to new audiences and, 2) co-design of new accessible resources with co-researchers who have lived experience of reporting sexual violence to the police.

Key project aims are:

1. To extend and develop best practice through participatory theatre-based reflective workshops delivered to police officers and to new audiences including decision makers from the Crown Prosecution Service, criminal justice intermediaries and Independent Sexual Violence Advisors (ISVAs) who support disabled victim-survivors.

2. To continue to capture and evidence the impact of co-produced theatre-based training (delivered by Open Clasp Theatre Company), developing impact nationally.

3. To co-design accessible resources for victim-survivors with experts by experience and develop accessible animation-based short guides to key criminal justice processes for victim-survivors.

4. To pilot co-designed accessible resources with potential users and key audiences.

Addressing identified gaps in police and support agencies responses to victim-survivors with additional needs and an identified need for accessible resources for victim-survivors, this work will be undertaken to develop criminal justice responses and support for victim-survivors of sexual violence with learning disabilities and/or autism.